Nanomaterials for Smart Data Storage

Demand for data storage continues to grow at over 40% per annum, in part as a result of increasing movement of data to
the cloud. All segments of the hard drive market remain in demand and the recording transducer is critical for storage
capacity. A total of 25% of the world's transducers are manufactured in the UK thus we have a unique opportunity to grow
this market as demand for this highly complex nanoengineered component increases. This project will deliver smart
nanophotonic materials to be used in the writer for the next hard drive technology transition using Heat Assisted Magnetic
Recording, due in 2018. The very high performance demands and fluctuating operating temperature make reliable
operation difficult to achieve in prototype devices today. The solution is to make this key component from smart materials
which self-compensate for these thermal effects as well as providing other functionality. The UK has world class capability
in the area of nanophotonics (UoS) and material discovery and optimization (Ilika) and this project provides an opportunity
to develop these materials for improved product performance and competitiveness for the manufacturing business of end
user Seagate.

Potential impact
The proposal addresses an area of significant national importance and addresses several EPSRC priorities in Advanced
Materials, Photonics for Future Systems, Towards an Intelligent Information Infrastructure, Quantum Technology Hubs and
physics grand challenges and Nanoscale Design of Functional Materials.
Our proposal will make a significant contribution to the training of a mid-career post-doctoral researchers, Dr Chung-Che
Huang (ORC) who will be mentored by Professor Hewak. Other post-doctoral students and PhD students working in
related areas will also benefit. Our proposal compliments that of several research groups in the UK and our results will
feed into and strengthen the UK foundation in this area.

We will disseminate our overall results in high-impact journals and will present this interdisciplinary work at a wide range of
conferences such as (E-)MRS (materials), CLEO and LEOS (optoelectronics), Semicon West and EPCOS (electronics),
SPIE Photonics West (opto-semiconductors) and ICANS (amorphous semiconductors).
Results of the research will be exploited through the Research and Innovation Services (R&IS) group at Southampton. We
aim for the first technological outputs of this programme to demonstrate commercial potential by the end of the project and
would look for routes to bring successful work to market. To this end we will focus on strengthening our links with future
exploiters including our previous licensee, Ilika Technologies Ltd. We will also pursue entrepreneurial and start-up activity
with Set Squared.